Conical Rotary Compressor - Outer Rotor Surface Metrology (phase 2)

"Vert Rotors was founded in 2013 to accelerate innovation in global industries by making more power available from compressed gas and by making work safer and more comfortable. Our patented Conical Rotary Compressor (CRC) technology enables compact, powerful and quiet gas compressors that can operate with air, refrigerant and other fluids in a wide range of applications.

The CRC is a novel form of positive-displacement compressor, in which two tapering, screw-shaped rotors interact to capture, compress and discharge a gas stream. Vert Rotors has developed and patented techniques for the optimal design and implementation of the rotor profiles.

CRC technology offers a unique set of technical advantages and application benefits: High pressure ratio, wide speed range, low noise and vibration, compactness and scalability. CRC technology is commercially attractive in high-value applications because of these unique advantages. Our technology demonstrations have attracted interest from significant customers including top-ten global compressor manufacturers.

The rotor surface designs are generated using complex mathematical algorithms. Our team have developed proprietary manufacturing processes and built up valuable know-how in this area.

The metrology of these surfaces, in particular the outer rotor, presents a significant challenge for which we have not identified a commercially-available solution.

The development and implementation of such as solution would provide a significant step forward for Vert Rotors as we commercialise CRC technology in high-volume markets."